(ENGINEER): CIVIL ENGINEERING AND GEOMATICS INNOVATIVE RESEARCH ON HERITAGE

ENGINEER proposal aims to enhance the Department of Civil Engineering and Geomatics of the Cyprus University of Technology
(CUT) research and innovation potentials through coordination and support actions provided by the Twinning call. Build upon its unique
character, as the single University Department of the country, where civil and geomatics engineers come together, the Twinning project
will fulfil and extend inter-departmental research activities in cultural heritage (CH). Smart Specialisation Strategy of Cyprus (S3CY),
was designed to pave the wave for future sustainable development of the country, capitalising on its unique characteristics and research
ecosystem. S3CY’s final report puts CH at the heart of the country's future development as a horizontal pillar, whereas other disciplines
such as tourism - the main economic revenue stream of the country- and ICT can interact. The proposal visions to fill research gaps,
push, and extend knowledge into new innovative fields dealing with the monitoring, digitisation, visualization and preservation of CH,
assisting towards their protection, promotion and safeguarding. For this vision, CUT has aligned forces with three leading institutions of
Europe, namely the Polytechnic University of Milan (POLIMI), the University College of London (UCL), and the University of Aveiro
(UAVEIRO). The leading teams will work closely with the local team through targeting training research activities, mobility actions,
networking and in-situ pilot applications. At the same time, the leading institutions will advance research management, administrative
skills and promote industrial and knowledge transfer, thus reforming the Department's R&I system. The participation of the Eratosthenes
Centre of Excellence (ECoE) will multiply the potential impact of the project, creating strong links with partners of the quadruple helix
of the smart specialization, and will support commercialization and marketed aspects.